University of Exeter and Finisterre UK Limited AKT3

To develop a recycling system for wetsuits made from natural rubber. The end of life of wetsuits is an ever growing issue and the University of Exeter will work with Finisterre to investigate new solutions, including looking into novel devulcanisation options to enable easier recycling and a fully circular system.